Computer vision based tracking of surgical training – a technology to help re skill surgeons in COVID-19

The project aims to build on a novel technology developed by the company. The core technology uses computer vision (CV) to track surgical instruments in three dimensions within the surgical field of view. This instrument tracking is used to derive metrics on surgical performance and is used to deliver high level feedback and guide surgical training. The technology currently works with a static or single position camera and is used for a laparoscopic simulation and training platform recently launched by the company. This laparoscopic simulator answers the growing need for high fidelity, tracked distance learning as a result of the pressures on surgery from COVID-19\.

The project aims to develop a novel technology that will enable CV tracking of instruments in a variety of other simulated surgical procedures. Successful development of this technology will enable the company to develop a suite of surgical simulators that meet the emergent demands of tracked distance learning across multiple other surgical specialities.

COVID-19 has resulted in a major back log of surgical procedures due to the cancellation of all non-emergency surgery; once normal theatre lists resume there will be limited scope for 'training cases', with a major focus on providing surgical care to thousands who have gone without during the pandemic.

The technology being developed as part of this project will enable the company to rapidly develop and commercialise simulators that can be used to replace this lost training time and ensure that surgeons are able to re skill safely as normal operating starts to resume.

The project involves the development of hardware and software, building on existing technological knowhow and IP owned by the company.